MDFIC2 modulation of PIEZO2 channel activity in neuropathic and inflammatory pain

PIEZO2 is a mechanosensitive ion channel that transduces mechanical stimuli into electrical activity and has essential functions in exteroception (sensory perception of external stimuli from the environment) and interoception (perception of sensations arising within the body). Since its discovery in 2010, PIEZO2 has proven to be critical for a wide range of physiological processes including the detection of innocuous touch, some forms of painful touch (i.e. mechanical allodynia), proprioception, gut motility, colon sensation, breathing, urination, blood pressure regulation, coronary artery development, adipose tissue regulation and sexual function.
In 2023, two members of the MyoD (myoblast determination)-family inhibitor proteins were discovered to be the first known auxiliary subunits of PIEZO channels. MDFI and MDFIC were shown to bind to PIEZOs and regulate channel inactivation. However, these genes are not expressed in sensory neurons from dorsal root ganglia (DRG) or trigeminal ganglia (TG), suggesting that they are not the endogenous modulators of PIEZO2 in sensory neurons involved in somatosensation.
Instead, we have cloned the third member of the MyoD family, MDFIC2, which notably has enriched expression in specific subsets of sensory neurons from DRG and TG. We have shown that MDFIC2 modulates the activity of PIEZO2 by slowing channel inactivation and shifting pressure sensitivity, making the channels less responsive to mechanical stimuli. Furthermore, there is dynamic regulation in the DRG expression level of Mdfic2, with the gene significantly downregulated in three mouse models of neuropathic pain. Importantly, intrathecal delivery of an AAV encoding MDFIC2 to DRG in the spared nerve injury neuropathic pain model specifically alleviates chronic mechanical pain hypersensitivity.
Remarkably, the MyoD family of proteins are predominantly known as transcriptional regulators. The founding MDFI protein acts as a repressor by binding to myogenic transcription factors, masking their nuclear localization signals and retaining them in the cytoplasm. All three members of the MyoD family share a highly conserved C terminus and numerous transcriptional regulators have been shown to interact with MDFI and MDFIC through this domain. However, given the only very recent discovery of MDFIC2, little is known about which transcriptional regulators it interacts with. Using CRISPR-activation to switch on transcription of Mdfic2 in a neuronal cell line we have observed significant downstream gene dysregulation. This proposal aims to elucidate the link between mechanotransduction and gene expression regulation within sensory ganglia, particularly in painful conditions in which chronic mechanical hypersensitivity is a significant clinical problem.
We and others have previously shown the importance of PIEZO2 to mechanical allodynia in neuropathic pain states. Interestingly, PIEZO2 currents are also increased by inflammatory signals such as NGF and PIEZO2-positive nociceptors have recently been shown to mediate mechanical sensitization in osteoarthritis. As a negative regulator of PIEZO2, MDFIC2 modulation has the potential to provide relief for a range of chronic pain conditions.
We aim to thoroughly explore MDFIC2 modulation of PIEZO2 activity in neuropathic and osteoarthritis chronic pain states. This will involve understanding the dynamic regulation of Mdfic2 expression at the molecular and cellular levels, refining a gene therapy analgesic treatment and investigating downstream transcriptional signalling co-ordinated by Mdfic2 in hyperexcitable primary sensory neurons. This will inform potential new analgesic strategies by gaining insights into the signalling pathways involved. Importantly, with the known expression of MDFIC2 in vagal neurons, the biological insights into MDFIC2 function could help in understanding important interoceptive physiological processes beyond chronic pain.